Flexible Lightweight Architecture for Volume Applications (FLAVA)

The Flexible Lightweight Architecture for Volume Applications (FLAVA) project will enable the UK low/medium
volume auto sector to implement & integrate carbon composite multi-material flexible modular solutions
within Body in White structures. Materials & manufacturing process innovations resulting from the project offer substantial weight savings, enhanced flexibility in design, significant assembly & logistics benefits & enable adoption of a flexible powertrain strategy at an investment & unit cost that can support a viable business case. These benefits will lead to reduced tail-pipe & logistics CO2 emissions, on-shoring of high value manufacturing capability and development of the UK composite supply chain whilst enabling enhanced competitiveness of low/medium luxury vehicles to maintain & grow export sales.The project will demonstrate the capability of the supply chain, materials & manufacturing processes to meet Automotive OEM quality & production rate requirements and for the integration of significant composite structural content in standard paint and vehicle assembly lines whilst supporting the wider UK composite strategy for growth.